Graphene sensor for battery cell predictive monitoring (GENSOR)

This collaborative project will investigate the technical feasibility of novel graphene sensors for predictive monitoring and improved safety of lithium ion batteries in fully electric, zero emission vehicles. The project has two partners: DZP Technologies Ltd (DZP), and the University of Warwick represented by WMG.

The vision for the project is to establish the graphene sensor as a key, state-of-the-art tool for battery monitoring and predictability in fully electric, zero-emission vehicles. In the future, the sensor will become an integral part of the Battery Management System (BMS). To realise this vision, the project will design and produce graphene sensor systems, and it will create and validate a mathematical model to correlate sensor data with battery cell performance characteristics.